The University of Manchester and Jackson Lees Group Limited

To combine behavioural psychology profiling and emotional regulation with advanced data science techniques to tackle complex work processes and transform the way clients and staff are engaged and supported through the legal frameworks.